Net Zero Rail Product Commercialisation Project

Peak to Peak Measurement Solutions Ltd. will work with a range of legal, strategic, and financial professionals to protect its intellectual property and support in negotiating and exploiting its rail product offerings with UK and International partners. It's technology specifically aims to support in achieving UK Net Zero targets.